Identification and impact of polymers on stem cell products in an automated biomanufacturing platform

The culture of mammalian cells underpins almost all life science R&D, is involved in the production of many therapeutics including recombinant proteins, antibodies, vaccines and underpins many next-generation therapeutics such as cell therapies for personalised medicine. One significant bottleneck preventing the widespread adoption of such technologies and additionally, their incorporation into clinical practice, is the infrastructure needed to manufacture such therapies in technoeconomically feasible ways. Unicorn Biotechnologies has made an end-to-end automated modular and scalable cell manufacturing system that automatically manufactures such cell products with minimal user input. This project will enhance the quality and reproducibility of our manufacturing system further by working with state-of-the-art specialist governmental technology institutions to perform detailed chemical and biological characterization of the materials used in our biomanufacturing platform.